Roboadvisory aggregator/marketplace

Individuals, businesses and governments face the same challenges, when assessing their sustainability and cybersecurity risk positions and buying solutions/providers to improve those risk positions. Namely they're costly, complicated, involving months talking to consultants and multiple searches.

Comparison website and marketplace ProtectBox quickly and smartly (using AI) assesses a buyer's cybersecurity risk position online then lets the buyer improve it, using personalised, discounted bundles of solutions risk-fitted to their office/home. Along with sustainability ratings and offsetting/removing carbon impact of security purchased that go beyond just treeplanting.

Assessing and buying carbon saving products has overlapping (and more complex) considerations to assessing buying cybersecurity. Hence we are developing our existing cybersecurity marketplace into a novel carbon-saving regulations/standards' adherence marketplace/aggregator. To help individuals, businesses and governments (buyer/user) identify their sustainability improvement needs and match them to sellers of carbon saving solutions to help them make those improvements. Curating for all available regulations/standards. Plus an easy value-add, plug-n-play for (government/corporate) partners who can adapt for their customers/supply chains. We found that those affected by the inclusion challenges for this Award were not having as frictionless a user experience as those not affected by them. So this Award will make our existing aggregator/marketplace digitally inclusive

Societal impacts include carbon savings (by halving 3.7% of global GHG emissions, saving 1% of UK GDP/year _(Accenture/Microsoft)_); route to NetZero for software providers, achieving government targets (UK government's Government Innovation Strategy (Pillar 4); COVID Recovery Strategy and Ten Point Plan for a Green Industrial Revolution; EU Horizon challenges; UK's Industrial Strategy Challenge Fund (ISCF) challenges and 5 UN Sustainable Development Goals (SDGs)) and increased (88% _(Impact Reporting 2021)_) business opportunities/revenues for clients.

Winner of 11 Awards, including a nomination for the prestigious Earthshot Prize (launched by the Prince and Princess of Wales) and picked as a UK government \#TogetherForOurPlanet Business Climate Leader and members of The Climate Pledge, TechZero taskforce and UK government's SME Climate Commitment. Showcased as Northern Ireland case study for the Department for International Trade's CPTPP and UK-India Free Trade Agreement (FTA) negotiations.